Coventry University and Hidalgo Limited KTP 22_23 R1

To develop physiological-based algorithms to enable the prevention of heat stress related illnesses/injuries, and so improve worker welfare. The developed algorithms will be utilised in the existing, and future, wearable physiological monitoring solutions. They will be optimised for different work environments and individuals.